New Product Development & UK Test Capability

Grayson Thermal Systems are developing the very latest Vehicle Thermal Management Systems for industrial on / off highway vehicles. The vehicle thermal management system will be developed to meet the market requirements from specialist mining and refuse vehicles through to large Double Decker buses and rail applications.

By harvesting waste heat from the vehicle driveline components, we will be using this to pre charge the coolant / air mediums directly into the vehicle HVAC system, allowing our heat pump technology to offer advanced heating in colder ambient temperatures, in the most efficient way. This means that more of the stored energy can be used to power the vehicle traction system, rather than mileage range being reduced to heat passengers and drivers of the vehicles.

Our fully integrated VTMS will mean vehicle integrators can combine equipment and people temperature conditioning in one single unit, reducing system size, weight and fully installed cost. The efficiency of the system will increase vehicle range, due to the efficiency of combining two systems and utilising waste heat currently omitted to the environment.

The project combines several cooperative partners in the UK, and will result in UK manufacture of systems at our Birmingham facility, whilst supporting the development of electric buses by UK vehicle manufacturers. It will develop technology and no how, create jobs in UK manufacturing and deliver environmental benefits, with a reduction of CO2 as electric replaces diesel vehicles.